Transfer learning and transferrable models in Digital Pathology for Gastrointestinal Cancers

Digital Histopathology is the use of whole slide images of scanned stained tissue sections to diagnose and study diseases such as cancer. One issue with histologic imaging data is that tissue samples and acquired images may vary due to different methods of sample within the same hospital or between different hospitals. Additionally, samples from different parts of the body, different parts of the world, or from patients of different ages can have different appearance. The project aims to investigate and establish methods for automatically adapting models to new data sets including the way in which such unsupervised model transfer/learning could be automatically or semi-automatically validated. The research will have access to a dataset on 5000 patients with oesophagogastric cancer from over 150 hospitals in four countries around the world.